PUNNET GEO

Geomatic Ventures Limited are developing an advanced system for the detection and monitoring of ground stability using satellite radar imagery, using the technique of SAR interferometry (InSAR) and known as Punnet Geo. The system enables an early identification of potential geohazards that may induce seismicity in areas surrounding shale gas wells, at millimetric vertical precision. Key benefits are low cost, repeatability, objectivity and continuity over decadal time scales. The system features key improvements over standard satellite-based InSAR techniques, in realising useability across all landscape types in addition to otherwise urbanised regions. This project will demonstrate the feasibility of high-volume data processing using the Sentinel-1 satellite. The project will also develop a business and commercialisation strategy.